Coursevine

"Coursevine is an online platform for course providers to list their extra course seats for a fraction of the original price.

We would like to investigate further technological advancements that would continue to set us apart from our competitors. "